Winds of change

The new Taiwanese government has made renewable wind energy a top priority, with significant central investment planned over the next 15 years. A number of Taiwanese technology and engineering consultancy companies are providing support – leveraging experience in maritime and metal manufacturing. There is an opportunity for UK-based companies to become part of this supply chain via joint ventures and strategic partnering. Following an invited trade mission to Taiwan in June 2016, Zenotech has found a niche opportunity for the provision of turbine aerodynamic modelling, expertise in high performance computing and cloud data security via the local suppliers. This exercises recently developed technology supported by Innovate UK. DIT (Taiwan) are able to provide assistance for a managed introduction, including time for joint work on a digital service offering for the design of very large arrays of offshore turbines.